CoMoBio: Computational Modelling of the Formation of Biofilm Microbial Systems

The student will employ computational modelling, including agent-based modelling using the BioDynaMo software, to
model biofilm growth. The student will also do experiments to validate and assess computational predictions.